OSCAR - Oceanographic and Seismic Characterisation of heat dissipation and alteration by hydrothermal fluids at an Axial Ridge

Please see the Objectives section on the JeS application by Dr. R. Hobbs, from the University of Durham, under the same title.